Teaching Online Masterclass (TOM)

The global pandemic has forced millions of teachers to quickly adapt to online teaching. And even when they get to grips with the hardware and software, teaching online is very different to working face-to-face with a classroom full of students.

Most teachers have never been trained to teach online but are doing the very best to make it work. We need to give them the support and training they deserve - and help them ensure the best possible learning outcomes for the students they teach.

The Teaching Online Masterclass (TOM) project will create a free video-based professional development resource for teachers, focusing on how to teach online, not just the technology they use. Each 3-5min video will feature insight, strategies and top tips from experienced educators, academics and industry professionals keen to share their knowledge.

Uniquely, TOM will use an open syndication strategy - distributing the core content to schools, training providers and education platforms to edit and incorporate free of charge in their own products and services.

Our goal is to help 500,000 UK teachers and millions more worldwide get to grips with teaching online fast!